MRes programme with the Centre for Doctoral Training (CDT) in Photonic and Electronic Systems (PES)

The 1+3 programme is designed to provide students with a solid grounding in the area of photonics and to develop the advanced skills to enable high quality PhD research.